The role of aberrant membrane trafficking in pulmonary fibrosis

Idiopathic pulmonary fibrosis (IPF) is a progressive lung disease of lung scarring that affects 1 in 2000 people and is becoming more common. Sadly, it is universally fatal without lung transplantation, with currently available treatments only acting to slow the rate of disease progression. It is not understood why lung scarring develops in the first place, and this makes it very difficult to develop new treatments to halt disease at an early stage or even prevent it occurring.

One in five patients with IPF has an affected relative, so-called "familial pulmonary fibrosis," and in some cases a defective gene can be identified. Occasionally, the surfactant protein C (SFTPC) gene is mutated in such families. SFTPC is made by the lung and is required for normal breathing. By studying defective forms of SFTPC we hope to understand the early events that cause IPF. This may allow us to develop new treatments to prevent disease or halt progression.

The commonest disease-causing form of SFTPC, "SFTPC-I73T," is located in the wrong part of lung cells. We do not understand why this is the case, but believe that understanding the reason for this mislocalisation will hold the key to explaining why cells expressing this protein malfunction and, in turn, the affected individuals develop pulmonary fibrosis. I have early evidence that expression of SFTPC-I73T leads to the mislocalisation of other important proteins in lung cells which may have implications for their function.

This project aims to gain a detailed understanding of the reasons that cells expressing mutant SFTPC malfunction. I will study the mislocalisation of SFTPC-I73T in lung cells and to determine the effect this has on the cell by looking at the localisation and function of other important proteins. In doing so, we will gain an understanding of disease caused by this mutation, but also hope to identify features of the cellular dysfunction that are also applicable to those without familial disease. I shall firstly work with cells in the lab that are easy to manipulate to understand the abnormal mechanisms, but will need to ensure my findings are applicable to real life by testing then in more lung-like cells. At present, this is very difficult because the cells that make SFTPC in the lung (called type II pneumocytes) do not grow well in the lab. I therefore intend to develop new cell models that make SFTPC using two approaches: First, I will grow lung cells in groups that form microscopic structures called 'lung organoids'. Although grown in the lab, these have many features of normal lung. Second, I will use artificial 'stem cells' (cells that can develop into any tissue) and make them develop into type II pneumocytes. These models will reduce the need for animal experiments and ultimately help in drug development.

Technical abstract
Idiopathic pulmonary fibrosis is a chronic fibrosing parenchymal lung disorder that is uniformly fatal. Because early events in disease pathogenesis are not understood, current therapies are targeted to downstream pathways and are of limited efficacy. A mechanistic understanding of the disease from studying rare familial cases offers the potential to identify initiating events and ultimately novel targets for drug development. Mutations in surfactant protein-C (SFTPC) are an important cause of familial disease. My work suggests that the commonest pathogenic mutant, SFTPC-I73T, mislocalises to the cell surface and into recycling endosomes. This is due to failure of ubiquitination which targets wild-type SFTPC to the multivesicular body (MVB) for internalisation and cleavage. Expression of SFTPC-I73T also alters the structure of MVBs and thus may affect trafficking of other plasma membrane proteins relevant to pulmonary fibrosis pathogenesis.

This research aims to provide a mechanistic understanding of the protein mistrafficking and cellular dysfunction caused by mutant forms of SFTPC including the common I73T mutant. I wish to explain the mechanism of ubiquitination failure and abnormal MVB biogenesis and understand the trafficking dynamics of SFTPC-I73T. I shall explore the functional consequences of MVB dysfunction on global endocytic trafficking, the plasma membrane proteome and their downstream signalling pathways. I shall test the physiological relevance of these findings by developing models of endogenous SFTPC-I73T expression using iPSC-derived type 2 pneumocytes and organoids derived from primary murine tissue.

Taken together, the experiments outlined will elucidate the mechanisms by which mutant SFTPC impacts on membrane trafficking in type 2 pneumocytes and the functional consequences of this. I anticipate identification of previously unrecognised aberrant signaling pathways will be of relevance in furthering our understanding of sporadic disease.

Potential impact
Potential beneficiaries of this research include the following:

- Scientists and researchers in pulmonary fibrosis and protein trafficking
- The wider scientific community
- Respiratory physicians and professions allied to medicine involved in the care of individuals with pulmonary fibrosis
- Individuals with pulmonary fibrosis
- School students interested in science
- The lay public
- Pharmaceutical companies

The scientific community
The initial beneficiaries of my research will be my immediate colleagues and collaborators, with whom I will share up-to-date experimental data and optimisation of new techniques and reagents at lab meetings and regular collaborator meetings. The discoveries made during the course of this research will be presented at national and international scientific meetings and published in international peer-reviewed journals, making my findings easily accessible to the wider research community. These beneficiaries may also wish to request the novel research materials I develop e.g. knockin iPSC lines and their differentiation protocols or datasets e.g. the type 2 pneumocyte cell surface proteome, the surfactant protein C interactome. Cell lines will be shared on request and datasets uploaded onto appropriate repositories, for example the PRoteomics IDEntifications (PRIDE) database which is a core member of the ProteomeXchange (PX) consortium.
During the fellowship I intend to recruit graduate students and use my expertise to train them as future researchers and industry staff. I will have access to graduate students via the CIMR 4-year programme, the MRC-DTP training fellowship and translational research MPhil programme, plus I will write grants for graduate students from disease-specific charities (e.g. British Lung Foundation, Action for Pulmonary Fibrosis).

Medics and allied health professionals
Ultimately, I hope my work will provide my medical colleagues with novel tools to understand the pathogenesis of pulmonary fibrosis, including identifying novel disease biomarkers and therapeutics. In the meantime, it is important to inform medical colleagues of current research in the field, so they are best equipped to inform their patients. I also feel strongly that it is vital to expose medical students and junior doctors to the world of medical research, both to understand its importance but also to inspire and encourage them to undertake a research training fellowship themselves. I will reach out to these groups, discussing my research at medical student and junior doctor events and inviting them to visit the lab.

The public
I hope that the community of individuals with pulmonary fibrosis are the ultimate beneficiaries of my work through forwarding our understanding of disease pathogenesis and through the development of new therapeutics. In the shorter term, by direct engagement with patients at their regular meetings I hope to demonstrate the ongoing efforts being made to help them. I plan to engage school pupils interested in science. By visiting schools, I will share with them the importance of basic science research using my own work as a model. Similarly, I shall share my work with the lay community at the annual Cambridge Science Festival, an event that aims to show the public the value of scientific research through engagement with hands-on activities. I also plan to continue our lab's record of inviting A-level students with Nuffield Science Bursaries to the lab, who will work on my project and present it thereafter in a public forum.

Industrial partners
Should my work highlight specific novel therapeutic targets, beneficiaries may also include pharmaceutical companies, such as Astra Zeneca, on the same campus as the Marciniak lab and already in advanced discussions with the lab about high throughput drug screens. This ultimately may lead to us patenting novel therapeutics (supported by Cambridge Enterprises).